Feel the future with GroundWaves haptic shoes

Our vision is that in three years time GroundWaves will have made an impact across the globe with haptic shoes, and supplying other companies with our actuator technology under licence. We firmly believe that GroundWaves haptic shoes are the future because they have been forged to fruition by the feedback, and needs of 100's of experts in the field of music, immersion and the careful observation of the consumer-tech audio market since 2008\. We are the future.GroundWaves will carry out R&D to produce demonstrator haptic footwear to enhance immersive music and sound effects in gaming and Metaverse experiences including VR headset users. This project will involve engineering design and a rigorous test programme to optimise frequency range, power outputs, integration, positioning in the shoe, weight and balance. This project has potential to be transformative for the music and gaming industry, giving artists and developers the chance to generate new revenue streams by creating innovative content that manipulates vibration frequency alongside sound and visuals. The thoroughly planned technology development project will be market ready within 12 months.